Neighbourhoods and Dementia: A mixed methods study

Dementia is often presented as a global issue with substantial economic consequences for all countries and societies providing diagnostic and/or supportive services. Whilst we believe this is necessary and important information, in our 5-year study we want to celebrate the achievements, growth and contribution that people with dementia and their carers make to society. To do this, we are putting the local neighbourhood and networks in which people with dementia and their carers live and belong at the centre of our work. We have designed a study on neighbourhood living that has 4 inter-linked work packages (WPs), an international partner , the Center for Dementia Research [CEDER] at Linköping University, Sweden, and strong user involvement through the EDUCATE and Open Doors groups [Greater Manchester, England]; The ACE Club [Rhyl, North Wales]; and the Scottish Dementia Working Group [Glasgow, Scotland]. In the UK our academic partners are situated in Manchester, Salford, Stirling, Liverpool and London and we have third sector involvement through the Deaf Heritage Project at the British Deaf Association, as well as a range of project partners which includes the North West People in Research Forum, the Citizen Scientist initiative and a Community Integrated Company that supports people with dementia through accessible technology [Finerday]. As this is a complex set of networks based around a neighbourhoods theme, each WP will use different research methods and partners to meet their primary aims and objectives. WP1 is a secondary analysis of the English Longitudinal Study of Aging database which will compile Neighbourhood Profiles that will be available for the whole country; these Profiles will include information on cognitive risk factors and clusters of population; WP2 will develop a set of core outcomes measures in dementia that will involve people with dementia and their carers in deciding what measures and priorities are important for them; WP3 will explore what makes a dementia friendly neighbourhood and will take place in Stirling, Salford and Linköping; WP4 has 3 interventions representing various stages of the Medical Research Council's complex interventions framework. Intervention 1 will be a full RCT of an educational intervention for general hospitals that several members of the project team have developed and piloted over the last 2 years. In this study, we want to find out if the educational intervention results in people with dementia leaving hospital for their neighbourhood home sooner, but with high levels of satisfaction. Interventions 2 and 3 are pilot trials. Intervention 2 will be conducted in Sweden and Manchester, UK and will use technology to help couples, where one person has a dementia, to better self-manage the condition and, more importantly, their relationship. In intervention 3, we are looking at the diversity of a neighbourhood and will develop the first digitalised life story intervention in the world for Deaf people (BSL users) who live with dementia. This will be the first intervention for this group in the world. In this programme of work we will develop a user research programme as some people with dementia have told us that they would like to work alongside the research team as co-researchers. We will therefore appoint a PPI co-ordinator for the duration of the study with a responsibility for identifying co-researcher training needs, running a regular co-research programme, mentoring co-researchers, ensuring user goal preferences are met and facilitating user dissemination. Through the implementation of a neighbourhood approach each WP will promote closer relations and working between professionals, lay people and people living with dementia. This study will also contribute to the currently limited evidence base for dementia friendly communities and provide knowledge and insights to support a robust theoretical framework of neighbourhood work that will have international scope and relevance.

Potential impact
Building on our long-standing working relationship with 4 user groups: EDUCATE and Open Doors [Greater Manchester, England]; The ACE Club [Rhyl, North Wales]; and the Scottish Dementia Working Group [Glasgow, Scotland], the Neighbourhoods and Dementia study has integrated multiple pathways for members of these groups to engage throughout the 5-year programme. In consultation with each of the user groups, we have developed a Dementia User Involvement and Engagement Model and 6-module 'Co-researcher Education Programme' that prepares interested users to participate in all stages of the research programme. We have consulted with both the NIHR Research Design Service and the NIHR INVOLVE organisation, and their good practice guidance, to help us prepare both these innovations. Manchester Informatics will develop the software to assist users in their co-research work. Once suitably trained, user group members will take a full and active role as co-researchers in the work packages (WPs) and interventions outlined in the research programme. To date, user group members have expressed an interest in a direct data collection role in the dementia core outcomes data set (WP2), the dementia friendly neighbourhood work (WP3) and the pilot RCT aimed at developing a self-management education course to help couples, where one person has dementia, keep doing everyday tasks and activities together (WP4.2). Remunerated in accordance to NIHR INVOLVE guidance, co-researchers will also have the opportunity to act as consultants throughout each of the WPs offering advice and guidance to the PPI committee and PI (Prof Keady). We will facilitate separate co-researcher meetings for members to link-up outside the 'formal' research teams to discuss the project and set action plans. Through world-class videoconferencing facilities at the University of Manchester, we will organise an annual opportunity for UK co-researchers to meet those at our international partner based at the Center for Dementia Research [CEDER] in Linköping, Sweden, enabling cross-national learning, networking, project advice and friendship circles to emerge. As recommended by the NIHR EQUIP study, we will appoint a PPI co-ordinator (Dr Swarbrick) for the duration of the research programme with a responsibility for identifying user training needs, overseeing the co-researcher education programme, mentoring co-researchers, ensuring user goal preferences are met and facilitating co-researcher involvement in dissemination and evaluating impact. Dr Swarbrick has worked closely with EDUCATE and Open Doors over the last 4 years and Prof Keady helped establish the Open Doors position/network and has also worked with the ACE Club since their inception in 2002, as evidenced through joint publications with Club members. As the ACE Club is funded through donations, we have costed a part-time (0.2 WTE; over 5 years) project coordinator to be based with ACE Club members to facilitate involvement and liaise with the Dr Swarbrick and Prof Keady. Adapting user components of the NIHR Mental Health Research Network toolkit, Dr Swarbrick will monitor and facilitate the evaluation of user involvement in the Neighbourhood and Dementia study through evaluation forms administered every 6 months and at monthly face-to-face meetings. This information will be collated, analysed and fed back to the user groups and any identified points of action discussed directly with individuals, user groups, Prof Keady and the PPI Committee. All co-researchers will be invited to participate in an 'Impact on Policy' event, run by the Rt Hon Hazel Blears MP who is Vice Chair of the All Parliamentary Group on Dementia (and Project Partner) and Prof Alistair Burns, who is the National Clinical Director for Dementia for the Department of Health (Co-I). The event will give the opportunity for co-researchers to explore the potential contribution of the research programme and their own involvement on national guidance and policy.